Recycling glass into value added building cladding or surfaces

Develop a specification for a product made from waste glass bottles that can be used in place of conventional building materials. The aim is to extend the time the glass remains in active use, add value to the UK economy and achieve a reduction in carbon doxide emissions over the life cycle of the product.